Understanding and predicting the geoeffectiveness of solar wind drivers

The Earth's near-space environment is dominated by interaction between the intrinsic geo-magnetic field and a stream of charged particles and electro-magnetic fields emanating from the Sun known as the solar wind. This Sun-Earth connection creates the plasma-physical conditions that control the energization and loss of charged particles in near-Earth space. This complex natural hazard is termed 'space weather', the results of which severely impact space and ground-based infrastructure, such as satellites, power and communications networks.

The response of the near-space environment to the external drivers of the solar wind can vary wildly for supposedly similar inputs. For example, the Van Allen radiation belt response to three similar geomagnetic storm drivers can be either an increase or decrease in the radiation belt electron fluxes, or indeed no change at all [Reeves et al., 2003]. Similarly, the explosive energy release that drives bright aurora does not occur at a given energy threshold within the magnetosphere [Milan et al., 2008], but tends to occur after solar wind driving has met a specific set of conditions for a certain duration [Freeman and Morley, 2007]. Thus, if the response of the coupled Sun-Earth system varies under the same inputs, the internal conditions of this system must play a dominant controlling role. Current modeling of this environment usually considers these internal conditions based on statistical averages for different geomagnetic activity levels, though the range of true observations can vary by several orders of magnitude [Murphy, Rae et al., submitted]

Understanding the internal and external drivers of space weather will facilitate better forecasting of the conditions in near-Earth space and the potential impacts of space weather to ground and space-based infrastructure.

PROPOSED STUDENTSHIP
The student will study both the external and internal factors that control particle energisation and loss within Earth's magnetosphere to determine why similar space weather drivers produce such wildly different responses and answer three key questions:

1) How do the electron and ion energy fluxes in near-Earth space respond to external drivers under different internal conditions?
2) To what extent can the internal plasma conditions be defined by global measures of magnetospheric activity?
3) What internal and external conditions result in plasma conditions hazardous to spacecraft operations?

The student will undertake basic research in order to understand and determine the drivers and controlling factors of all energetic particle populations inside the Earth's magnetosphere. This will be achieved using freely available scientific datasets such as from the ESA Cluster and NASA THEMIS and Van Allen Probes missions. This research will form the basis for the development of a new empirical model of the magnetospheric particle populations parameterised by internal and external controlling factors. In particular, this model will be designed to return the probabilities of specified plasma conditions for given internal and external space weather factors, providing a likelihood of various plasma conditions within the near-Earth environment. Through working with the Met Office, the the student develop the most appropriate and impactful model outputs for space weather stakeholders, enhancing their existing modelling capabilities.